Beyond Coupling: How Do Single Parents Shape Wellbeing, Family, and Intimacy?

Research Questions:
1. How do non-normative parents construct their identities?
2. In what ways do non-normative parents create bonds of support with others?
3. And what role do non-normative parenting identities and communities of support play in sustaining positive health and wellbeing?

Research Methods and Ethics
This project will use participant produced visual materials, audio recordings and semi-structured interviews that will be integrated into a piece of ethno-drama and performed in the local community.